Reconfigurable Hardware for Thermodynamic Computing

Computers have become integral and indispensable tools in our society. With the advent of artificial intelligence into almost every aspect of our lives and quantum computing on the horizon, it is no surprise that significant efforts are being devoted to improving and better understanding these technologies. However, a critical gap is emerging. As software capabilities grow, they increasingly demand more powerful and smaller computer chips. Traditional hardware development, now constrained by physical limitations, faces immense complexities and escalating costs. Moreover, as computer chips shrink to near-atomic sizes, noise and thermodynamic fluctuations in individual components become significant challenges that cannot be ignored.
To effectively address these challenges, a paradigm shift in how we think, design, and operate computers is essential. I propose a novel approach inspired by natural phenomena and rooted in thermodynamics, the driving force of nature. This new computing paradigm, called stochastic and thermodynamic computing (STC), leverages the inherent noise and fluctuations in computing chips to adapt and optimize chip operations, transforming a detrimental problem into a strategic advantage. This approach not only mitigates issues associated with heat dissipation in computer chips but also introduce more powerful method of computing that mirrors the dynamic and adaptable processes observed in nature.
Imagine a computer that, instead of being hindered by the heat it generates, actually uses that heat to run more efficiently, much like our bodies use heat and energy. My aim is to develop novel quantum electronic devices that utilize noise as a resource, complementing the transistors in existing computers. STC stands out by allowing basic building blocks (stochastic bits or s-bits) to adjust their behaviour, driven by thermodynamic fluctuations and energy losses in the environment. This idea is distinct from neuromorphic computing, which mimics the brain's biology. STC instead focuses on exploiting thermodynamic principles.
This research will focus on realizing s-bits and the first reconfigurable and adaptable computer chips that could implement STC. I will lead the development of this innovative technology using semiconductors and electromechanical devices, laying the experimental foundation of STC in nanoscale systems. The support of this fellowship will enable me to establish and grow a team that will explore how noise and random fluctuations can effectively process information and drive adaptation in computer chips, akin to biological systems.
The research promises significant scientific advancements by enabling computation near fundamental efficiency limits. STC has the potential to excel in solving complex problems that elude optimal solutions in both current classical and quantum computing, such as stochastic diffusion models and time series forecasting. This could be a game changer in fields like artificial neural networks, climate modelling, financial modelling, and the simulation of biological systems. Developing strategies to engineer noise in micro and nanoscale systems will not only advance STC but also provide necessary insights to enhance both classical and quantum technologies.
The Future Leaders Fellowship will support me to grow and lead a skilled interdisciplinary team that will spearhead the experimental innovation of this novel computing paradigm. Through this project, I anticipate overcoming significant technical challenges, including the stability and reliability of s-bits under variable operational conditions. Addressing these challenges will not only advance STC but will also allow the development of versatile, more efficient, and accessible computing technologies, thus propelling the UK's position as a frontrunner in computational innovation.